Funfair Brewing Company Ltd Teacups

Teacups is a bespoke Ginger Beer produced in cask by The Funfair Brewing Company at their microbrewery in Elston. Funding is sought to research the characteristics of this product in a bottle after pasteurization and the effects of bottling on the shelf life. Plans to supply this product into winder distribution chains and for the export market demand the development of it's IP and consistent properties through bottling.